Consensus or collision? A site-specific approach to integrating methodologies for the historic environment

The UK's historic environment has been widely recognised as an important national economic and cultural resource. This resource is both highly diverse and affected by a wide range of, often intertwined, pressures. Whilst huge progress has been made over the past century in understanding, conserving and presenting various aspects of our historic environment, studies have tended to be very fragmented and usually focused on a single challenge to one type or location of historical environment. In order to manage this important resource more effectively over the 21st century, improved and genuine cross-disciplinary research effort is needed. One key barrier to such improved research is the plethora of different methods utilised by workers with backgrounds in different areas of arts, humanities, social sciences and sciences. Our research cluster aims to provide an effective, productive, tangible and imaginative way of bringing together experts with a wide range of methodological experience relevant to the study and management of the historic environment in order to create new awareness and facilitate development of co-ordinated future research collaborations. These aims will be met through a developmental sequence of meetings involving core participants, organised by a well-qualified cluster research assistant who, with the PI and Co-I will be responsible for steering the whole research cluster over the year of its operation. We have already identified and involved 17 core participants in fields ranging from synchrotron radiation applications to photography. An initial meeting in Oxford in December 2006 on 'Introducing methods for studying the historical environment; will bring together 20 expert participants from fields as diverse as microbiology, computing based-archaeology, oral history, curatorship, socio-economic studies and professional photography to share information on established, new and potential methods. This meeting will be followed up by the production of a series of briefing notes on different methods. A second meeting in Burslem in April 2007 on 'Methods in action: addressing issues of Burslem's historic environment' will be hosted in association with Janet Miller from WS Atkins and will confront participants with the problems of regenerating Burslem's historic environment. Participants will split into small groups to consider in detail small aspects of the historic environment and how a range of methods could be deployed to study, conserve, enhance and market the resource. This meeting will be followed by the production of a tangible output, determined by the participants at the meeting in discussion with local interest groups, for the local area. The final meeting will be held in Oxford in June 2007 to focus on 'Advancing methods together'. The meeting will have a workshop format with small groups of participants producing draft grant proposals (based on either Burslem or themes and issues raised at the Burslem meeting) and presenting them to an invited audience from grant-giving bodies and agencies involved in the historic environment.